Internet-age Utility

A utility company for the internet age. Open Utility will completely revolutionise the utility retail model using P2P smart meters over the internet. Open Utility members will be empowered to choose exactly where they want to source their power: from play